Waste Ammonia to Hydrogen Production using Electrochemical and Ecological Processes (WAHEEP)

Ammonia / ammonium ions, red-listed priority substances found in high quantities in many effluents (e.g. landfill leachate, sewage, liquid manure, fish farm waste, anaerobic digestate and other organic waste streams) are particularly harmful to the aquatic environment. We want to turn this ‘harm’ into hydrogen, a safe, clean energy source, through a process that also removes pollutants and protects watercourses. The project focusses on the production of hydrogen through electrolysis of ammonia-rich waste water. Hydrogen is a carbon-free fuel source that can either be compressed for transport or used in a fuel cell to generate electricity. We will develop robust, efficient materials for the electrodes to be used in the electrochemical cells. Both simulated and real wastewater will be tested to evaluate the effectiveness of the technology, and the quality and quantity of hydrogen generated will be measured. This technology has the potential to simultaneously reduce carbon emissions and energy costs while providing security of supply. As a bonus it will produce water suitable for final treatment in natural wetland systems that discharge high quality water to the environment.